University of Nottingham and Gleeds Cost Management Limited

To develop advanced data analytics methodology to provide structured and risk-modelled cost forecasts of new construction and refurbishment projects.